HealthApp

Muto is a business rooted in supporting athletes and offering professional athlete-level services to individuals. We recruit and work with athletes and the professionals that support them. This enables us to provide the athletes with a flexible income that fits around their training and offer our clients the benefit of world class practitioners who can deliver highly engaging, motivational, and life changing experiences.

Working with athletes and athletic professionals means we offer an elite level of expertise, experience, and cutting-edge technical knowledge to our customers. All our practitioners are rigorously vetted and also undergo the exclusive Muto Academy Training, an online (edTech) training platform designed with leading academics in the field of sports science.